Alastair MacLennan: Beyond the Archive

Alastair MacLennan is a Scottish artist primarily known for his performances, widely acknowledged as the UK's leading exponent of Live Art. His work embraces drawing, sculpture and installation. Born in Perthshire in 1943 and trained in Drawing and Painting at DJCAD in the 1960s, he completed his Masters' Degree at the School of the Art Institute, Chicago, in 1968. After working in the USA and Canada, in 1975 he returned to the UK, settling permanently in Belfast. He retired as Emeritus Professor in Fine Art in 2008 and in 2019 he was awarded an Honorary Doctorate by the University of Dundee.
This project allows us to focus on public engagement and impact activities arising from the launch of the Alastair MacLennan Archive in the Research Hub at Duncan of Jordanstone College of Art and Design (DJCAD). Utilising the equipment purchased with the original CapCo award we will present a series of commissions and performances which will demonstrate the 'living archive' in all its vitality to a wide variety of local, national, and (in time) international audiences.
Considering these deep connections, in 2018, Alastair MacLennan donated his entire archive to DJCAD. This comprises over 30,000 slides, photographs, videotapes and digital documentation of more than 600 'actuations' (a blend of performance within installation) from the 1970s to the present time. There are also drawings, performance and installation-related artefacts, personal papers and publications. MacLennan continues to lodge new material in the archive, including recent work made at DJCAD, and will continue to do so in the future reinforcing his concept of a 'living archive'.
In 2022, the year of Alastair's 80th birthday, we plan a programme of wider events and commissions that reflect on MacLennan's historical connections by continuing to forge links between Dundee and Belfast. To this end we propose working with two independent artists' collectives, Generator Projects in Dundee and Bbeyond in Belfast, for two artists' commissions to develop new performance-based projects in response to, and using material from, the MacLennan archive. In late summer 2022, these would be delivered in Dundee. The selected artists will have the opportunity to engage directly with Alastair MacLennan at the archive in Dundee as part of their research. They too will extend the concept of the living archive when their documented projects also become part of the archive. The ensuing works will be performed/displayed/exhibited at a range of public venues within the remit of Cultural Services, at The McManus: Dundee's Art Gallery and Museum. During this activity we will exhibit a series of archival images of MacLennan's seminal Can't Cant performance at the McManus, the home of its 1992 debut. In addition, Alastair will complete the circle with a new commissioned work which, in turn, will be documented as part of the MacLennan Archive. This will form an important aspect of a new documentary which will include interviews with the artists and MacLennan and will be featured on the MacLennan website and on a monitor at the entrance of the archive at DJCAD.